Responsible Innovation in Synthetic Biology: concepts, concerns and commercialism

Bioethical exploration of the responsible development of synthetic biology and its application to higher organisms.

A socio-ethical exploration of the relationships between academic research and commercial application and how responsibility impacts on the shift from one to the other.
Government policy and governance of biotechnology, and the drive towards a knowledge economy.

Synthetic biology and the bioeconomy of sustainable growth, considering impacts on environmental aspects such as architecture, water, and the use of gene drives in disease mitigation.
The promises made for these technologies to contribute to the economy, address major societal concerns such as climate change and food security, and revolutionise healthcare are all areas that are open to critical examination and reflection.